Nanowire-enabled optoelectronic devices

The focus of the research is on the application of fast and spatially resolved optoelectronic measurements to photovoltaic materials, with the goal of understanding sub-micron scale electronic processes and relating this to photovoltaic performance. This research will involve a number of material systems, including nanowires with embedded quantum dots, and colloidal quantum dots. The first step will be to build characterisation equipment to measure carrier dynamics (interferometric time-correlated single photon counting, i-TCSPC), creating a fast and supersensitive photoluminescence measurement tool for microscopy applications. This will be used to study inhomogeneity in ensembles of nano-objects, including novel colloidal quantum dots and quantum-dot-in-wire structures. The surface passivation and electronic structure of these nano-objects will be studied primarily using synchrotron radiation, in order to make links between surface trapping and photoluminescence.